Efficient VERsatile Energy Services Solution Through DC - EVERESST DC

EVERESST DC promotes a DC Micro-Grid Platform (DCMGP) (or system) encompassing a unique product and business solution for organisations seeking to provide modern energy services into energy-poor regions. Our
solution is not just hardware, it is a partnership approach to modern energy access that actively engages end users and stakeholders to encourage efficiency as a natural way of modern energy life.